Signalling: The adaptation of the PI3K network during ageing

Technical abstract
We are thus uniquely placed to begin a systematic interrogation of how Class I PI3K signalling adapts during the lifecourse, and believe this will yield important insights into what drives age-induced dysregulation of this pathway.